Proof of Market for Micro Precision Aerial Delivery (Engineering the Blue Limited)

The project comprises an assessment of the commercial viability of a range of conceptual
technologies that would facilitate precision air drop* of smaller packages than is currently
feasible or cost effective. Current precision air drop systems are focused on large payloads
(always greater than 100kg and usually greater than 1000kg) that suit traditional military use
cases. In this project we will assess concepts for much smaller and much lower cost systems,
looking at the market fit of these concepts against a range of commercial opportunities. Each
of the potential cost reductions and performance enhancements is linked to innovations that
we believe are unique and hence probably worthy of appropriate protection.
The project that we will take the form of a detailed assessment that will comprise:
(i) market research that considers the current market for the proposed systems
(ii) market testing of the notional performance/price points for the proposed systems
(iii) analysis of competing technologies and potential competitors in the market
(iv) a determination of the protection opportunities for the intellectual property potential that
is believed to exist
(v) a detailed assessment of costs, timescales and funding requirements going forward and a
recommendation regarding next steps
A successful outcome at the end of this project will allow us to attract further investment to
enable the following activities:
(i) Protection of intellectual property
(ii) Engineering work to develop a proof of concept system
(iii) Further market engagement with a view to finding potential trial customers
* Precision Air Drop systems supply loads dropped from aircraft by parachute. The
parachutes feature control systems to allow them to be steered to specific locations
automatically. The systems are in wide military use for the delivery of large payloads of
supplies to ground forces.